AVIS - Accessibility for the Visually Impaired in Stadiums

* 2 million people in the UK are visually impaired (VI), that's about 1 out of 30\. However, according to FA only 1 in 3000 stadium tickets are purchased by people with sight loss.
* The disparity is unsurprising, considering that the only accessibility provision for the VI at stadiums is audio commentary narrated via a set of radio headphones. Since there is no ability to see the game, very few VI sports fans actually come to live games.
* The vast majority of people living with severe sight impairment have some residual vision and if healthy retina cells can be stimulated with bright stereoscopic light - a degree of ability to see could be regained. Since 2017 GiveVision has applied this insight to develop a world-first wearable low vision aid goggles (SightPlus) that went on to become a regulated medical device clinically validated at Moorfields Eye Hospital in 2019
* Build on their IP portfolio in wearable vision aids and have developed a system for stadiums (arenas and other venues) that enables VI spectators to actually see the event in real-time. GiveVision's wearable low vision aid headset is worn by the VI spectator in the audience to enable the VI user to actually see the game.
* This project aims to pilot the technology in Premier League with Chelsea FC to validate and developed the technology from TRL7 to TRL9\.
* The opportunity that GiveVision is pursuing is to set a new "accessibility standard" for stadiums worldwide and unlock sports and live events for the VI spectators and address UK National Disability Strategy objectives for Leisure " widening access to arts, culture, sport and the great outdoors" and "making the UK the most accessible tourism destination in Europe" (p.79 of National Disability Strategy July 2021)